DiRAC-2 Datacentric support grant

The grant is to pay for management and running costs of the DiRAC-2 Durham datacentric facility for 36 months starting 1/4/14

Potential impact
DiRAC would seek to engage with industry at various levels, from the provision of computing cycles for industrial applications to the exchange of technical knowledge and shared training programmes. The facility will serve to train young scientists in the most advanced techniques for supercomputing. These have extensive application beyond academia, for example in industry. Finally, output from Dirac-based projects will be used for science outreach activities.